Interactive Maps & More (IMM)

The Interactive Maps & More (IMM) project aims to bring geographical and cultural learning to life using puzzle making, storytelling, 3D animation and immersive technology.

Evoking the spirit of exploration, the project will seek to provide families and educators with a unique educational tool to inspire learning amongst children of primary school age that encompasses core curriculum subjects as well as arts, crafts, design and gamification.